Easy peasy? Regenerating soil carbon with peas in the crop rotation

Peas are good for you and they are good for soil too. As legumes with large root systems, they fix nitrogen from the atmosphere and deposit nutrient rich organic matter into the soil. In large-scale agricultural production, peas as part of a crop rotation could have huge benefits to regenerating soils by boosting carbon, having knock-on impacts to sequestering greenhouse gases and improving the sustainability of the soil resource.

This project will analyse the impact of the pea crop on soil health by exploring how they affect the capacity of soil to support plant growth, resist environmental stresses like drought, and mitigate greenhouse gases by improved nutrient use and carbon storage. The study will be part of a larger effort to analyse the impact of pea crops on soil health indicators and add to the data collected in the field to specify the benefits and trade-offs - on a field scale as well as in the supply chain of Birds Eye peas.

The project will help to understand the functions of the legume crop on soil functions and soil health.